Carbon Negative Alternative to Polystyrene (CNAP)

Carbon Cell is a novel, carbon-negative, biodegradable replacement for polystyrene and other polymer foams. It's made using biochar - a material that can sequester up to 3.6 tonnes of CO2 per tonne of material. By discovering a way to turn biochar into an expanded foam, we are able to develop a high performance material (thermally insulating and high compressive strength) that can also help achieve net-zero. Carbon Cell was invented and qualified in lab testing at Imperial College London and the Royal College of Art, but translating lab scale samples into a final product that can replace polystyrene in the real world presents considerable challenges. In this project, Carbon Cell will work to develop the first carbon-negative, biodegradable surfboard using Carbon Cell foam.

This project will involve designing a manufacturing process to form Carbon Cell into a shape that is suitable for surfboards, evaluating coatings and treatments, prototyping, and testing surfboard performance. As part of this process, we will engage with the surfing community, and in particular the underrepresented women surfers and surf industry professionals who are championing sustainability in their community, to understand the critical design parameters important to surfboard design.

As an early-stage, female-led startup working in the STEM space, equality, diversity, and inclusion are important to the co-founders of Carbon Cell. These values will be considered throughout the project development when it comes to the goals of developing a surfboard that serves communities and ecosystems well. We will involve female surfers and surf industry professionals as part of our design process to ensure our product serves these underrepresented groups. In service of acting as a good role model, founder time will also be spent engaging with school-aged children, particularly girls, through hands on workshops that introduce them to the world of materials science and design. These workshops will be administered with the help of community arts centres and organisations such as Store Store in London with a goal of stimulating childhood craft and creativity.